Rambert Home Studio: bringing the vitalising power of dance to isolated people across the UK

Innovate UK has funded Rambert, one of the world's leading independent dance companies, to build the Rambert Home Studio- a digital application which forms our new home and represents all of the elements of the company's work from live streamed performances to community classes, health and wellness tools and projects using emergent digital and storytelling technologies.